Fuell: Artificial Intelligence and camera-based driver drowsiness detection and warning system

**_Fuell -- Artificial Intelligence and camera-based driver drowsiness detection and warning system_**

Driver fatigue is a global killer, costing billions in lost time, efficiency, insurance costs and lives.

Fuell's objective is to develop a fatigue management system based on physiological detection using an in vehicle camera or a driver's smartphone camera that detects the onset of drowsiness and warns drivers to take action.

This project will build on an existing Fuell algorithm-based system that uses Heart Rate Variability (HRV) derived from the Photoplethysmography (PPG) sensor on a Garmin smartwatch to continuously measure fatigue and warn the driver up to 20 minutes in advance of a likely sleep event.

_This project will use a camera, such as a standard driver-facing in-cab camera or a smart phone camera, to detect vital signs, matching the accuracy of the current wearable-based Fuell system. Critically, this will make it more readily commercial by reducing the cost per driver of the system._

In this project, we will take existing rPPG knowledge and adapt Fuell algorithms to create a system that will deliver the detection of drowsiness at a commercially exploitable cost.

The Fuell fatigue management system will ultimately apply to any sector where operator fatigue can have an impact on safety, efficiency and health, not just drivers.

Worker fatigue is a global problem and the Fuell fatigue management system will be applicable world-wide.